Telehealth solutions

We provide telehealth and care management software solutions to NHS providers and to private medical and care home operators. Our approach is not to force expensive hardware solutions on the health budget, rather to use ubiquitous hardware with intelligent software and telecoms to provide solutions giving high quality at affordable prices. We use our medical experience and insight and work with customers to deliver what is right for the patients and customers. We put their needs first.